Electric radiators that people actually want to buy.

"Castrads manufactures cast iron radiators from our factory in Manchester and sells them through our shops in London and New York.

Electric radiators are interesting to us because 2.2 million UK homes rely on electric heating.

In addition, we all have a duty to reduce our carbon emissions. Home heating is the biggest use of energy here in the UK, and is mainly powered by fossil fuels. But, renewable electricity sources are booming, so electric radiators will be an important part of the heating mix in the future.

The technology to convert one of our radiators into an electric radiator has existed for a long time. However it sells poorly and has a low customer satisfaction rate.

We plan to use Human Centred Design to explore new options for converting cast iron radiators to electric radiators. Our aim is to create electric radiators that delight our customers."